Climateurope2: Supporting and standardizing climate services in Europe and beyond

Timely delivery and effective use of climate information is fundamental for a green recovery and a resilient, climate neutral Europe, in response to climate change and variability. Climate services address this through the provision of climate information for use in decision-making to manage risks and realise opportunities. The market and needs for climate information has seen impressive progress in recent years and is expected to grow in the foreseeable future. However, the communities involved in the development and provision of climate services are often unaware of each other, and lack interdisciplinary and transdisciplinary knowledge. In addition, quality assurance, relevant standards, and other forms of assurance (such as guidelines, and good practices) for climate services are lagging behind. These are needed to ensure the saliency, credibility, legitimacy and authoritativeness of climate services, and build two-way trust between supply and demand. Climateurope2 aims to develop future equitable and quality-assured climate services to all sectors of society by: ? Developing standardisation procedures for climate services ? Supporting an equitable European climate services community ? Enhancing the uptake of quality-assured climate services to support adaptation and mitigation to climate change and variability The project will identify the support and standardisation needs of climate services, including criteria for certification and labelling, as well as the user-driven criteria needed to support climate action. This information will be used to propose a taxonomy of climate services, suggest community-based good practices and guidelines, and propose standards where possible. A large variety of activities to support the communities involved in European climate services will also be organised.